Covid-19: Intelligent Workforce Tracking and Tasking through Infrastructure Free Indoor Localisation

Navenio is a pioneering UK business with a unique, "best-in-class" indoor geolocation technology that helps organisations to manage their people and equipment more effectively -- without the need to install new infrastructure.

This Innovate UK supported project will rapidly enhance Navenio's Intelligent Workforce Solution (IWS) feature-set across infection control rapid-response cleaning, porter tasking and workforce management, helping companies and healthcare providers to respond more effectively to the unique challenges presented by the Covid-19 pandemic.

In the short-term, this project's outputs will dramatically improve patient flow within hospitals, including patient discharge, which will free up beds for new patients and help make sure that scarce resources are available to those that need it most.

In the mid-to-long term, Navenio will use the improvements developed as a result of this project to rapidly expand the utility and benefits of its IWS system beyond healthcare organisations, including expansion to retail, government and education sectors.